DynaDuaLPG: A dynamically adjusting retrofit dual-fuel bio-lpg dosing system for heavy duty non-road constant rpm engines including IoT device, sensors and algorithms.

This project aims to develop a dynamically adjusting retrofit dual-fuel bio-lpg dosing system for heavy duty non-road constant rpm engines including IoT device, sensors and algorithms.